University of Aberdeen and Test Incorporated Limited KTP 24_25 R5

To develop a bespoke optimisation, planning, and risk analysis tool for staff deployment; balancing cost, staff well-being, geographic constraints, and job requirements to enhance efficiency and meet operational demands. The tool will be scalable, integrate predictive capabilities, and be deployed alongside change management principles to support the growing business' needs.